DUNE Data Acquisition Project Stage 2

In this project, we will build the data-acquisition system for the Deep Underground Neutrino Experiment (DUNE). Neutrinos are the most abundant matter particles in the universe, yet they are still poorly understood due to their weak interactions. DUNE is a leading edge, international experiment that will make precision measurements to further our understanding of neutrino properties and the matter-antimatter asymmetry in the Universe, and potentially to detect the neutrino burst originating from a nearby supernova. The experiment comprises a neutrino beam created at Fermilab, USA, which travels 1300km through the Earth to a set of vast detectors located 1500m below the surface at the Sanford Underground Research Facility. These detectors use 70kton of liquid Argon to detect the neutrinos and measure their interactions with exquisite precision. The detectors will generate data at a huge rate, up to 10TBps. The data-acquisition system that we aim to construct in this project will receive this data, perform real-time processing to identify data of interest and reduce the overall data rate to less than 1GBps. The project will use custom electronics, high-performance software engineering and distributed computing techniques to achieve these aims.